Vbond

Vbond needs funding to develop a simple and effective UI/UX for our medical image diagnostic viewer - Vimage. This will help radiologists and Consulting surgeons around the country to diagnose medical images from any device , anytime anywhere as long as they are internet connectivity. Our goal is to reduce the cycle time for medical image diagnosis by unto 95%.